Small Scale Anaerobic Digestion - Proof of Market Study

Small-scale Anaerobic Digestion (AD) systems have the potential to provide many smaller
waste producers with the opportunity to combine more effective waste management, methane
abatement and decentralised energy generation. It is a socially responsible investment that
also provides a new source of income as well as driving towards UK environmental targets.
The digestion process breakdowns the organic material to produce two by-products,
Biogas that can be the fuel source for combined heat and power generator that turns to
electricity or by using a gas turbine that create heat.
Bio-fertiliser that is high in nitrogen and be spread to land.
We will conduct a proof of market study to see if there is a viable small scale proposition for
the farming sector.
Emotion Energy was started by Willy Andrews and Willie Wilson in 2009 after receiving
funding from the Halo Private Equity Group and realising an opportunity in the UK market
for more efficient energy solutions.
We are looking to make a ‘dent’ in the world of energy. Our dynamic team of passionate
individuals are committed to giving our customers cost effective energy solutions along with
the best possible service.
We are more than a team of engineers with the ability to integrate heat and energy systems,
we actually intend on making and leading a change in our current prehistoric world of energy.
We intend to continue in leading a change away from a control of power supply centrally by a
few, to decentralising power to everyone.